The Mu3e Experiment

The Mu3e experiment will extend the search for charged-lepton flavour-violating decays by 4 orders of magnitude. The project is to develop reconstruction, commission the experiment and analyse the first data.